Cross-disciplinary research for Discovery Science - University of Bristol

NERC's ambitions for positive environmental impact, and for transformations in research culture are deep-rooted in the University of Bristol (UoB). UoB will shortly launch a refreshed strategy and vision, which will include strengthening the reach of our Cabot Institute for the Environment to work in collaboration across disciplines with our other flag-ship Institutes within our research ecosystem, focusing on further cross-cutting challenges such as Jean Golding Institute (JGI; big data) and Elizabeth Blackwell (EBI; health). Of particular note, UoB are developing a strong link between Cabot and EBI to expand our portfolio of Climate and Health research, which also links in to the research strands of the MET Office Academic Partnership, of which UoB is one of the leading partners and has been successful in winning and strengthening in the recent tendering process. This is a particular area of strategic growth for the university and one which would benefit greatly from additional funding to support short projects at traditional discipline boundaries. UoB has a thriving network of Public and Policy Engagement, which regularly work in collaboration with end users (e.g. businesses, policymakers, non-governmental organisations) to understand how their needs could be addressed through interdisciplinary, cross-disciplinary and discipline hopping approaches in the environmental and climate agenda.

Building an inclusive research environment is central to the success of our operations: we want to create a culture where different perspectives co-exist to accelerate innovation and spark creativity, where people can be themselves and do their best work. We actively promote research career opportunities to the broadest range of people, ensuring decisions are fair, transparent and evidence-based, mitigating any potential for bias. All staff are required to undertake Inclusion Essentials training to raise awareness of EDI and active bystander techniques to ensure that we are all equipped to contribute towards a culture of respect, inclusion and belonging. Project teams can access a range of EDI development opportunities, as well as mentoring and resources to support their own career development via Bristol's researcher development programmes. Wellbeing remains a priority for us and we ensure that our working environment is responsive and flexible to the different needs of our people.